ATLAS Upgrade Phase 2 Construction 2021-23

ATLAS Upgrade Phase 2 Construction 2021-23 (as previously described).

Please note that this application links to Grant Title "ATLAS Phase-2 Upgrade 2018-2024 (Sussex Component), grant ref: ST/R002628/1.